AMICABLE (Anti-microbial lightweight grab poles)

This project will use existing technologies not previously combined to achieve components for public transport use that will:

\*Incorporate proven anti-microbial materials that act as an effective barrier against bacteria and help reduce viral transmission (even eliminate them in some cases), helping both with public health and customer perception issues;

\*Incorporate these materials into lightweight structural recyclable composite materials that will reduce the component weights by over 50%, thereby reducing emissions, improving performance and greatly enhancing environmental and sustainability credentials;

\*Be able to produce these components in the UK at volumes and costs equivalent to the currently imported steel components; and

\*Have components that can be installed on new vehicles, but that can also be easily and cost-effectively retrofitted into existing vehicles.

This is a massive, game-changing opportunity to improve the acceptability of public transport post-Covid, and has huge domestic and export potential.